Illuminating childhood respiratory infections: from viral diseases to vaccine delivery

Chickenpox and shingles, severe diarrhoea, cervical cancer, meningitis - a diverse assortment of very different diseases which affect young and old; rich and poor; people who live in developed and developing parts of the world. However, what unites this conglomeration of conditions is that in the last couple of years several major pharmaceutical companies have released new vaccines to fight these diseases. ?Vaccines are back?, but in reality they never went away, rather they ?kept their heads down? and delivered. Few products have done more to alleviate disease than vaccines. Moreover, vaccines continue to provide a steady source of income for the companies as other manufacturers who rely on selling low cost generic drugs find them harder to replicate.

The aim of this project is to understand how respiratory viruses cause disease by using and extending an animal model in which monkeys are infected with the virus that causes measles. However, not just any measles virus, rather we plan to use a genetically modified virus which glows bright green when it infects a cell. This allows us to light up disease in a hitherto impossible manner. When you think of measles in a child you probably think of red spots - when you think of measles in our monkey model ? think green! Green spots, green tonsils and green patches along the windpipe and in the lungs. As well as seeing these illuminated manifestations of disease by eye high powered microscopes can be used to identify individually infected cells with supreme levels of sensitivity. Since this animal model has been so beneficial for measles research we plan to use it to study how two other respiratory viruses establish infections by making them ?genetically green?.

It is essential to understand viral diseases comprehensively. This will help break down some of the barriers which get in the way of developing new vaccines. Already we have noticed that the tonsils are targeted in the very early of a measles virus infection. Therefore, with the help of industrial scientists, we will remove all of the water from vaccine and turn it into a solid which quickly melts on contact with saliva. We plan to take these vaccine-melts and place them directly onto the tonsils of the animal. Vaccinating in this way is much more natural than using a syringe to inject a respiratory virus into the arm. This may allow us to make better vaccines.

Technical abstract
We propose a multidisciplinary, integrated programme of work which aims to alleviate bottlenecks which hamper translation of fundamental knowledge into vaccine development. The work is based on our recently published measles/non-human primate pathogenesis model and we plan to identify common pathways of transmission for respiratory viruses. This information will be used to evaluate new routes of vaccine administration and the approach will be piloted by delivering lyophilised measles virus (MV) vaccine directly to the tonsils of the macaque.

The pleomorphic nature of paramyxovirus virions allows them to be engineered to carry extra genetic material which is stably maintained over many passages. Reverse genetics has allowed additional transcription units to be added before, between and after paramyxoviral genes. Open reading frames encoding reporter proteins such as enhanced green fluorescent protein (EGFP) have been used extensively and a significant amount of EGFP is expressed when cells are infected. Fluorescence allows infected cells to be visualised at unprecedented levels of sensitivity both in vitro and in vivo. As EGFP makes the entire cytoplasm of the cell fluorescent it is possible to visualise fine processes which interconnect cells. Therefore these viruses are perfectly suited for the study of virus transmission and pathogenesis.

The MV model will be extended to two other paramyxoviruses, human respiratory syncytial virus (hRSV) and human metapneumovirus (hMPV), which are associated with significant levels of morbidity and mortality. It has been difficult to develop vaccines against these viruses and to move forward it is essential to underpin future product development with a comprehensive understanding of the infections. Complementary whole animal, ex vivo and in vitro assays will be developed. Experimental observations will be cross-validated with pathological samples from naturally infected patients using a panel of human tissues from children infected with wild-type MV, a range of hMPV and hRSV clinical isolates from the UK and MV isolates from Africa. Currently circulating clinical isolates will be used to validate both in vivo and ex vivo assays.

This multidimensional model of disease provides an ideal platform to understand general pathogenesis of respiratory viruses. If we are able to elicit a solid immune response by tonsillar delivery tissue we will follow up this application with another in which we undertake challenge experiments. This is important as it has been recognised by MRC that, ?here are still many gaps in knowledge about how protective immune responses are generated and regulated in mucosal tissues?.